Emma Cornes Innovation Voucher Application

Emma Cornes are British Bagmakers. They design, manufacture and retail their British-made bags in heritage fabrics, mainly tweed. With the addition of modern technology and innovation they plan on turning a traditionally woven piece of cloth into a modern fabric that’s perfect for making their bags.

So while it keeps the traditional look and feel of old-fashioned tweed, they’re developing a cloth that is waterproof, stain proof and makes the most of fabric technology innovation. Creating this cloth and holding the IP rights also means the business can keep growing at the fast rate they’re already experiencing.